Exploring the emergent technology of mixed reality and its use in audiovisual composition

Mixed-reality (MR) is a leading-edge, emerging, audiovisual (AV) technology for creativity in the digital age. MR superimposes digitally-generated media into real-world environments, incorporating 360-degree
audio, using 'smart' glasses interfaces. MR's potential in the arts is enormous but, as a technology in its infancy, is still relatively unexplored, making it a priority both as potentially pervasive technology and
transformative effect. Rob's perspective will make a pioneering contribution to the development of a nascent field that is only beginning to be acknowledged, with scant published research. Rob's research will examine the technology's potential in the arts in the context of composition (cf. interactive experience). In challenging this ontological question of what MR AV composition is or could be, the research will emphasise and expand the future use of this technology for the arts and entertainment. The study will develop critiques of existing works using MR technology and what this means for art consumption, valorisation and authenticity. Central in my enquires will be Magic Leap equipment, who are one of the most advanced MR 'head-mounted virtual retinal display' manufacturers in the world.